NI: Lightning in African tropical forests: from tree mortality to carbon dynamics

Trees take in carbon from the atmosphere as they grow, but this is eventually released when they die. The sheer number of trees in tropical forests means that small changes in these rates of growth and death, and the resulting change in the balance of carbon taken in or released, can have a big effect on the climate. While a lot of research has focused on how changes in temperature and rainfall affects the growth and death of tropical forest trees, the potential effects of lightning have been largely neglected. A study tracking lightning strikes in Panama found that they caused more than half of all deaths of large trees, a previously undocumented effect despite being in one of the most intensively studied forests in the world. This project will provide important steps towards assessing whether this strong impact of lightning is a more widespread phenomenon.

Forests in Africa are characterised by a greater dominance of large trees than elsewhere in the tropics, so based on results from Panama they would be expected to be more vulnerable to lightning. Alternatively, the high frequency of lightning in Africa may have selected for trees that are better able to withstand its effects. Knowing whether or not lightning has a consistent effect across continents is important for determining whether future work should focus on understanding the causes of variation in the impact of lightning, or can instead explore the wider implications these effects.

The new international collaborator (Evan Gora) has developed an approach for detecting lightning damage from drone surveys and follow-up investigation on foot that allows large areas of forest to be surveyed. We will apply this at four sites along a dramatic gradient of lightning frequency in the Albertine Rift (on the boundary of the Democratic Republic of the Congo, Rwanda and Uganda) to (1) test whether trees at different sites in Africa are more or less vulnerable to being killed by lightning than those in Panama, (2) determine how forest structure varies with lightning frequency and (3) use these observations to assess the potential effect of lightning on carbon stocks and dynamics.

The project team will have regular online meetings throughout the project, will all meet in Rwanda to receive training from Gora in how to detect lightning damage, and a subset of the team will also meet in the UK after fieldwork. Collectively, these meetings provide considerable space to share ideas as the project develops, culminating in a five-year plan for future collaboration. We will seek wider input from scientist and stakeholders through a regular series of seminars and roundtable discussions, and will hold online training workshops to build capacity in monitoring the effects of lightning on tropical forests.